AI and the Mathematical Sciences

The last decade has seen an explosion of AI with spectacular advances in recent years that have brought AI and its use to the everyday life of many. Its methodologies are advancing fast and AI tools are becoming more and more sophisticated. Yet, there are many problems that AI could help solve but where the communities of AI and domain specialists have not yet met to explore and scope the possibilities and a wide range of potential users who have had little experience of machine learning and other AI tools.

The primary goal of our proposed programme of activities under the banner “AI and the Mathematical Sciences” will foster the interaction, collaboration and exchange of knowledge between the AI community and non-AI communities with the goal to encourage wider use of new AI capabilities both within the mathematical sciences and beyond. Mathematics and statistics form strong pillars of data science and AI. From that point of view, AI is an extension of the mathematical sciences. On the other hand, AI has the power to support with mathematical science research. As tools become ever more powerful, they can help generate conjectures, optimise code, reduce computational complexity, and even suggest proofs. The activities in our programme will thus “export” AI out from the mathematical sciences to other domains such as medical sciences, social sciences, humanities, and to business, industry and government (BIG). Or equally, activities may be directed at communities of mathematicians to tackle their pressing problems, and AI is thus “imported”. With all these interactions, scientific discoveries in the domain areas will be accelerated with the use of new AI tools. They will also foster strong inter-(and intra-)disciplinary partnerships by bringing together AI and non-AI communities.

The mathematical sciences also play an important role in the development of the AI tools themselves with more subject areas being drawn in to improve and control AI systems. As well as statisticians and numerical analysts, more theoretical areas such as algebra, geometry and topology are increasingly being employed to finetune AI pipelines. To foster these interactions and to draw in more mathematical scientists to apply their knowledge and expertise to AI challenges is a further goal of “AI and the Mathematical Sciences”.

Co-organised by the International Centre (ICMS) in Edinburgh, the Isaac Newton Institute (INI) in Cambridge, and the UK Knowledge Exchange Hub for the Mathematical Sciences (KE Hub) operating virtually, our programme of activities will draw on established UK-wide networks of mathematical scientists supported by professional research and innovation enablers.

In this first phase, a portfolio of activities ranging from workshops, schools, hackathons, summits, and challenge meetings are planned. These activities will increase adaptation of AI in a number of non-AI science communities including economics, finance, engineering, social sciences and biomedical sciences. In addition, we will deliver training, establish a new virtual Working Group and some “How to use AI” guides, and develop and provide access to pump-priming project funding that should enhance the take up of AI by academics in the mathematical sciences in their KE activities. Ultimately, we envisage a step change in the integration of AI and the mathematical sciences for the benefit of scientific research and UK PLC.